Mammo - Mammography breast cancer screening software for radiologists

**Challenge** -- Breast Cancer (BC) is the UK's most common cancer (Cancer Research UK, 2018). The NHS screens 2.2m UK women annually and detects 18K BCs. Early